Strange new worlds: Reimagining the environment in the Islendingasogur

My research project explores responses to Iceland's often-hostile natural environment in the Islendingasogur (Sagas of Icelanders). The Islendingasogur - pseudo-naturalistic accounts of Iceland's first generations of Norwegian settlers - were produced against a background of an unpredictable, marginal climate, frequent resource scarcity and violent geological activity. The contrast with the stabler, less extreme environment of the Scandinavian heartlands would have been stark - the settlers were thrust into a milieu where many of their historical customs and assumptions about the "inanimate" world no longer held.

My thesis breaks new ground by investigating how the sagas imaginatively engaged with this milieu. Did Iceland's resource scarcity affect the way the sagas conceived of those resources' ontological status? Did Iceland's marginal climate impact how saga characters related to weather events? And did Iceland's unruly geology challenge settlers' ideas about humans' ability to organize or possess the landscape? There have only been a handful of ecocritical studies of Old Norse-Icelandic literature, and those have tended to focus on the mythological and poetic traditions carried over from the European continent. By looking at a uniquely Icelandic corpus that promises to depict something close to the everyday reality of life on the island, my project will be the first sustained investigation of how the early Icelanders imaginatively reckoned with an environment that severely tested their cultural norms.

My study will not just enrich our literary and historical understanding of the Islendingasogur by shining a light on an understudied aspect of their storytelling: it will also allow us to better grasp our own climate predicament. At a time when it's more pressing than ever to scrutinize our relationship with the environment, it will help both to illuminate the historicity and contingency of this relationship, and to open our eyes to alternative perspectives.